Learning Environments: Education, Community Activism, and the Posthuman in Early Ecological Art

Amidst the turmoil of climate change, this project provides a revaluation of ecological art in the 1960/70s
US counterculture. Building on research into the cultural output of the counterculture, this research will
consider notions of 'systems ecology' and eco-art such as the Harrisons' Survival Pieces and Bonnie Ora
Sherk's Crossroads Community, alongside contemporary posthuman philosophy which challenges
dominant political and epistemological environmental discourse. This project focuses on education and
community activism, considering how countercultural eco-art intersected with wider political and protest
movements in order to reimagine and reshape modern society. Exploring the political, social, and
philosophical implications of community education in eco-art will allow for reconsiderations of
environmentalism's relation to capitalism, settler-colonialism, and the contested notions of 'human' and
'nature' - questions essential to building futures beyond ecological catastrophe.